Integrating Functional Genomics and Semi-Parametric Estimation to Identify Binding Variants Likely Causal for Altering Human Traits

Understanding the genetic architecture of complex human traits is a central challenge in modern genetics with applications in drug development and precision medicine. This thesis presents methodological advancements for the discovery of causal variants affecting human traits. These advancements are grounded on mathematical statistics and functional genomics and supported by extensive simulations and real-world studies using the UK-Biobank.
The first part of this body of work introduces a comprehensive mathematical framework for the analysis of genetic effects; including single variant effects, non-linear allelic effects, and higher-order interactions. Genetic effects are formally defined as causal estimands, yet remain difficult to identify, reasons of which are discussed. Various Semi-Parametric estimators are then constructed for asymptotically unbiased and efficient estimation of associated statistical estimands. Finally, a network approach, based of genetic relatedness is proposed to deal with non-independent individuals. This statistical advancement is delivered within state-of-the-art software called TarGene. TarGene is designed to provide performant and reproducible semi-parametric estimation routines, scaling to biobank-scale datasets, and compatible with modern high-performance computing platform.
In the second part, I investigate the empirical performance of these semi-parametric estimators in the context of population genetics, using UK-Biobank data. Firstly, via an extensive simulation study, leveraging flexible generative models that can adequately represent the generating process.
Practical violations of theoretical assumptions are illustrated as well as strategies for their mitigation. Secondly, I contrast semi-parametric estimates to published data produced by conventional parametric methods. To that end, I perform an association study for a well-established causal variant on 768 human traits. I observe that p-values obtained via parametric models are substantially smaller than those originating from semi-parametric methods. This result highlights inflated false discovery rates due to model misspecification. In contrast, our method reveals non-linear allelic effects for 39 traits, commonly overlooked by current practices in linear modelling.
Finally, I propose a paradigm based on functional genetics for the discovery of probable causal variants and the mechanism through which they act on human traits. These variants are likely to be causal for two main reasons: (i) they are experimentally shown to disrupt the binding of a specific transcription factor and are thus biologically active; (ii) their effect on traits is modulated via transacting variants that were associated with the same transcription factor. As a pilot study, I use TarGene to discover causal variants acting through the vitamin D receptor. For these variants, a post-analysis is performed to gain more insight into the mechanism of action.
Overall, this thesis advances the field of population genetics in three ways. First, it provides a robust mathematical framework within which the main challenges in the field are formally defined.
Second, it addresses the statistical estimation challenge by removing the need for parametric assumptions and delivers an open-source state of the art software. Third, it proposes a paradigm based on functional genomics for the discovery of causal variants as well as the mechanism through which they act on human traits.